Coventry University and GKN Aerospace Services Limited

To develop, implement and embed a decision support optimisation methodology, to deliver simulation based factory design; to predict technological disruption, increase robustness of future operations, maximise accuracy of new work bids and optimise legacy processes.